Terpomet – Real-time monitoring-led optimisation of plant cell culture-based terpenoid biomanufacturing

Green Bioactives, founded in 2019, is scaling and commercialising natural products made using a patent-protected plant cell culture-based biomanufacturing platform. This innovative platform enables the production of high-value bioactive ingredients for the cosmetics and personal care industries at yields that competitors cannot readily achieve. These bioactives are traditionally sourced from plants that are often rare, undomesticated, and/or grown in remote locations. Traditional harvesting methods face challenges such as seasonal availability, environmental degradation, disease, and geopolitical instability, leading to unreliable supply chains and limited scalability.

The project brings together Green Bioactives and scientists from the University of Edinburgh and its EdinOmics research facility to develop a next-generation approach to improved biomanufacturing. The collaboration focuses on integrating advanced real-time metabolomic (RTmet) monitoring and control technologies into Green Bioactives' scalable plant cell culture platform. This adaptation will enable a transition from small-scale processes to larger scale biomanufacturing, delivering a value proposition that includes higher productivity, improved batch-to-batch consistency and uniform product quality.

The project will demonstrate the viability of plant cell culture for the sustainable biomanufacturing of bioactive ingredients used in cosmetics and personal care formulations. By replacing traditional plant harvesting methods with bioreactor-based production, Green Bioactives aims to offer a UK-based, environmentally friendly, stable and scalable alternative that meets growing consumer demand for sustainable and ethically sourced products.

The collaboration will also expand the scope of real-time monitoring technologies, historically applied to microbial fermentation, into the realm of plant-based biotechnologies. The resulting innovations will strengthen the Scottish industrial biotechnology cluster, create skilled jobs, and enhance the UK's capacity for sustainable manufacturing.

The insights and technologies developed through the project have the potential to extend beyond cosmetics into industries such as nutraceuticals and pharmaceuticals, demonstrating the broad applicability and long-term impact of Green Bioactives' innovative plant cell culture platform.